Losstek Cyber Security

We are a new growing company and we need to be sure that our cyber security is in place from the start.We have established that we will need help in making sure our own and our customers business needs are protected from the ever increasing threat from online attacks.An award of a Cyber Security Innovation voucher would undoubtedly help us to successfully establish our online presence correctly from the beginning.